Effective imaging of industrial processes in extreme lighting

This feasibility study will deliver a robust, low cost High Dynamic Range (HDR) imaging system for viewing dynamically on a display the quality of a robot weld. Welding is a key component of many high-value manufacturing processes. Any errors in welding are likely to be costly, both in the time it may take to rectify them, and the energy and material costs of the weld itself. Welding is carried out in extreme lighting conditions, far more than can be captured by a traditional video camera, resulting in areas that are under- or over-exposed. HDR imaging techniques are able to capture the full range of light in such extreme lighting conditions. By capturing, compressing, and transmitting HDR video of a robot weld in real time to a remote display using the power of modern programmable hardware, the demonstrator will clearly show that the operator has sufficient visual information on the display to be able to determine, with confidence, the quality of the weld as it progresses.